Characterising Interfaces to Drive Next-Generation Halide Perovskite Development

This project will comprise the development and utilisation of advanced characterisation tools based on electron, X-ray and/or photon modalities to understand power losses and instabilities in next-generation halide perovskite photovoltaic technologies. This information will drive further device development and facilitate commercialisation of this exciting technology.